AuGMENT - Advanced Geometry and Meshing Engineering Tools

UK aerospace companies rely heavily on numerical simulation, both to test designs in contexts that would not be physically practical, and as the most efficient way of reducing risk and quantifying design performance. However, preparing a geometric model for simulation is still frequently a manual and labour-intensive activity. The R&D work carried out by the AuGMENT project will develop advanced tools for geometry and meshing to allow engineering simulation to participate fully and effectively in the earliest stages of industrial design. AuGMENT brings together two SMEs (Cambridge Flow Solutions and TranscenData Europe) with complementary products (BoXeR and CADfix) that use two distinct representations of geometry and distinct approaches to automated meshing. The project will demonstrate that these approaches can be successfully integrated into interoperable end-user products that combine their strengths, making it possible for users to access the benefits of both.